Frictionless Music Licensing for online broadcast

A new broadcast format has emerged from the rapid expansion of online video. Channel creators are building a new economy around making short form editorial video which they publish on video platforms like YouTube attracting significant numbers of viewers to their video channels and generating significant advertising revenues. This represents a licensing opportunity for the music industry who make substantial revenues from the use of commercial music in terrestrial and satellite broadcast markets. But due to the complex world of commercial music licensing, high-quality published music is rarely used and lower quality royalty free music is used in it's place. This results in lower quality and lower impact videos being produced to the frustration of Channel Creators on the one hand, who want to produce broadcast quality content that attracts the highest advertising revenue and artists and composers for whom this currently represents a lost opportunity.
By partnering with labels, publishers and video networks this project will create an online music service that supplies professional channel creators with sync-music licenses while compensating artists and composers.